Understanding radiation damage mechanisms in high temperature superconductors for fusion applications

REBCO (rare-earth barium copper oxide) 2nd generation coated conductor tapes are a top contender for the magnet material in compact tokamak fusion reactors because of their superior current carrying/magnetic field generating properties. Radiation introduces various types of defect to the REBCO crystal lattice and these changes in microstructure are known to affect key superconducting properties such as critical current density and critical temperature. Initially, at low doses, irradiation tends to improve the critical current density of the superconductor slightly because the defects introduced act as efficient pinning sites for magnetic flux lines, enabling higher currents to be carried before resistance is generated. However, as the irradiation dose increases and the defect concentration increases, the superconducting properties degrade rapidly, eventually resulting in the complete loss of superconductivity.
The main aim of this project is to improve understanding of how changes in microstructure induced by irradiation with energetic particles affects flux pinning in commercial REBCO coated conductors. This is vital engineering information for the designers of future fusion magnets. The project will involve comparing samples irradiated with neutrons at the new NNUF facilities in Birmingham with proxy samples ion-irradiated at the Dalton Cumbrian and Surrey Ion Beam Facilities. Detailed characterisation of the superconducting properties pre- and post-irradiation will be carried out using a state-of-the-art Physical Properties Measurement System situated in the Materials Research Facility at Culham Centre for Fusion Energy. This is the only facility in the UK where the electrical and magnetic properties of active superconductor samples can be measured over a wide range of temperatures and magnetic fields, and the results obtained will be of direct relevance to the design of magnets for the STEP programme. A combination of advanced microstructural characterisation techniques including atomic resolution transmission electron microscopy, X-ray diffraction and X-ray spectroscopy (at Diamond Light Source), will also be used to deduce the nature of the defects introduced by irradiation and correlate irradiation damage with changes in superconducting properties. Key parameters of practical relevance that will be investigated are the effects of irradiation temperature (including irradiation at cryogenic temperatures) and post irradiation annealing, as well as the type of projectile for assessing the suitability of ion-irradiation as a proxy for expensive neutron damage experiments.
This project spans the EPSRC Energy Theme (Magnetic Fusion, Materials for Energy, Manufacturing Technology) and the Engineering Theme (Manufacturing Technology, Materials Engineering, Engineering Design). The project is in collaboration with Dr Holly Campbell at the UK Atomic Energy Authority (UKAEA), Culham Centre for Fusion Energy, with 50% of the funding being provided by UKAEA.

This is a 4-year 'Fusion CDT' Studentship (part of the course fee paid from Oxford Materials funds)

Potential impact
Identifying a sustainable energy supply is one of the biggest challenges facing humanity. Fusion energy has great potential to make a major contribution to the baseload supply - it produces no greenhouse gases, has abundant fuel and limited waste. Furthermore, the UK is amongst the world leaders in the endeavour to commercialise fusion, with a rapidly growing fusion technology and physics programme undertaken at UKAEA within the Culham Centre for Fusion Energy (CCFE). With the construction of ITER - the 15Bn Euro international fusion energy research facility - expected to be completed in the middle of the 2020's, we are taking a huge step towards fusion power. ITER is designed to address all the science and many of the technology issues required to inform the design of the first demonstration reactors, called DEMO. It is also providing a vehicle to upskill industry through the multi-million pound high-tech contracts it places, including in the UK.
ITER embodies the magnetic confinement approach to fusion (MCF). An alternative approach is inertial fusion energy (IFE), where small pellets of fuel are compressed and heated to fusion conditions by an intense driver, typically high-power lasers. While ignition was anticipated on the world's most advanced laser fusion facility, NIF (US), it did not happen; the research effort is now focused on understanding why not and the consequences for IFE, as well as alternative IFE schemes to that employed on NIF.

Our CDT is designed to ensure that the UK is well positioned to exploit ITER and next generation laser facilities to maximise their benefit to the UK and indeed international fusion effort. There are a number of beneficiaries to our training programme: (1) CCFE and the national fusion programme will benefit by employing our trained students who will be well- equipped to play leading roles in the international exploitation of ITER and DEMO design; (2) industry will be able to recruit our students, providing companies with fusion experience as part of the evolution necessary to prepare to build the first demonstration power plants; (3) Government will benefit from a cadre of fusion experts to advise on its role in the international fusion programme, as well as to deliver that programme; (4) the UK requires laser plasma physicists to understand why NIF has not achieved ignition and identify a pathway to inertial fusion energy.

As well as these core fusion impacts, there are impacts in related disciplines. (1) Some of our students will be trained in low temperature plasmas, which also have technological applications in a wide range of sectors including advanced manufacturing and spacecraft/satellite propulsion; (2) our training in materials science has close synergies with the advances in the fission programme and so has impacts there; (3) AWE require expertise in materials science and high energy density plasma physics as part of the national security and non-proliferation strategy; (4) the students we train in socio-economic aspects of fusion will be in a position to help guide policy across a range of areas that fusion science and technology touches; (5) those students involved in inertial fusion will be equipped to advance basic science understanding across a range of applications involving extreme states of matter, such as laboratory astrophysics and equations of state at extreme pressures, positioning the UK to win time on the emerging next generation of international laser facilities; (6) our training in advanced instrumentation and control impacts many sectors in industry as well as academia (eg astrophysics); (7) finally, high performance computing underpins much of our plasma and materials science, and our students' skills in advanced software are valued by many companies in sectors such as nuclear, fluid dynamics and finance.